LHCb Capital Equipment

This is for funding capital equipment required in the LHCb Upgrade Proposal. The funding will cover the purchase of orbital welding equipment from Sheffield as per agreed with STFC.

Potential impact
We are extremely fortunate to have as a member of staff Dr. Tara Shears who is one of the most popular communicators of particle physics in the country. She is regularly interviewed in the national press and appears frequently on local and national radio and television. Tara is part of the public face of CERN and appears in short popular science films, one of which was shortlisted in the best popular science section of the national network NHK (Japan, 2011). She is highly in demand as an expert commentator on physics with a notable presence and following on YouTube and Twitter. Other members of our staff have appeared in ad-hoc interviews round the world including Greek and Russian Television and national press.
We work closely with the University's Corporate Communications Department to ensure that the particle physics message is communicated round the world. For example at the most recent Higgs announcement Liverpool staff members had substantial coverage in the press, including on the front page of Financial Times, attracting congratulatory comments from Hong Kong financiers, and on Radio 4 and Television.
The group organized a short workshop with our Corporate Communications and the Interactions Collaboration at Liverpool . We have a policy of ensuring that opinion makers, industrialists and MPs are invited to CERN and are able to discuss with students, technical staff and researchers. We have participated in the House of Commons exchange scheme where one of our staff members spends a week at Westminster and, in return, an MP spends time in our Laboratory.
We have an active programme with Schools, from Masterclass events and talks, inviting local schools to CERN and in the last 4 years creating a CERN based Summer School for the brightest pre-university students. We also run a 4 week Nuffield course at Liverpool for school children considering a career in Science. Phil Allport has played a major role in IoP activities and is well known on Merseyside acting as an official Ambassador for the region.